Transforming the Cultural & Heritage Sector’s Data Infrastructure: A pilot study to establish a cultural data observatory

This ambitious R&D project will transform the fractured data infrastructure of the UK’s arts, cultural and heritage (ACH) sectors and create the blueprint for a national Cultural Data Observatory.
Currently, data about the ACH ecosystem is fragmented, incomplete, inconsistent and insufficiently granular. This reflects the anomalous characteristics of a sector dominated by SMEs and a substantial freelance and mobile workforce, financed by a mix of private, public and third sector sources, and divided into specialised sub-sectors. The fluid and multi-agency nature of the sector currently inhibits a holistic data view.
This project addresses both of the call’s themes by:
(a) scoping a transformational data collection infrastructure (the proposed Cultural Data Observatory);
(b) facilitating the development of alternative data collection methods (population surveys, financial analysis of cultural organisations, creative, qualitative and ethnographic methods to capture cultural value and engagement).
The research will be coordinated and disseminated by the Centre for Cultural Value, a national research centre based at the University of Leeds. It will be led by a cultural policy scholar, co-led by a human geographer and a quantitative sociologist, and supported by the Leeds Institute for Data Analytics and by industry data experts sub-contracted from The Audience Agency and MyCake.
The Observatory blueprint will demonstrate the possibilities for data collection, aggregation and analysis. It will incorporate cultural infrastructure and activity, cultural engagement and participation, and the different dimensions of public value that accrue from these – social, economic and environmental. By doing this at unprecedented scale and granularity, the ambition of such an Observatory is to provide a definitive, defensible and trusted evidence base both for ACH sector strategy and for public policy more broadly.
It will deliver this evidence base by:

Refining the potential opportunities for ACH data to formulate a framework that meets the needs and use values of key stakeholders.
Identifying and evaluating the quality and feasibility of datasets to represent the key elements of the ACH ecosystem in a national observatory. These will range from physical infrastructure, talent and other human resources, and creative knowledge assets to improved health and wellbeing, enhanced education and better work through to positive impacts on leisure, enterprise, tourism and consumption.
Piloting the immediately feasible elements of the resulting data framework within a regional data observatory for Bradford 2025, the next UK City of Culture.

Beneficiaries:

Sector: Organisations and freelancers across ACH will benefit from the more joined-up sector strategy and policy design, as will the myriad consultancies, think-tanks, academics and researchers that support them, to help make their case, demonstrate impact and develop their practice.
Public: Public resources are committed to ACH to benefit a variety of publics and communities (including ‘audiences’). National (e.g. DCMS, Arts Council England), regional (combined authorities) and local authorities and policymakers will benefit from more standardised, impactful, consolidated sector data – more focused on people and where they live.
Other sectors: policymakers and public, third sector and private funders/providers operating in health, education, social justice and tourism. The observatory will provide evidence in terms and on a basis that they understand with respect to value, use and investment in culture.

By the end of the project, we will have built a national consortium to develop a major UKRI bid to develop, establish and implement a national observatory for cultural sector data.